Immunology: Understanding the molecular and cellular basis of Immunity: The Cellular and Molecular Mechanisms of the Germinal Centre Reaction

Technical abstract
Seek to understand better how T cells help the antibody response by selecting B cells with antibodies of the highest affinity for antigen.